How do climate-driven shifts in phytoplankton communities influence carbon and nitrogen uptake and recycling along the west Antarctic Peninsula?

How do climate-driven shifts in phytoplankton communities influence carbon and nitrogen uptake and recycling along the west Antarctic Peninsula?